Clean Tech Circular Textiles

A New, clean, low-carbon technology to reclaim valuable nylon textile materials from swimwear and womens tights, and create a circular economy business model to close the loop on pre and post consumer waste.